Machine learning building energy management systems that leverage a multifaceted approach to building occupant comfort, energy justice and occupant en

Machine learning building energy management systems that leverage a multifaceted approach to building occupant comfort, energy justice and occupant engagement to facilitate sustainable energy consumption.
In the first year of the Integrated PhD, student will attend an induction and introductory training programme followed by taught modules.